Regulation of cyclin D1 in coronavirus infected cells

Viruses are one of the major causes of disease and can lead to significant economic loses in agriculture. Infectious bronchitis virus (IBV), the focus of this grant is no exception and the virus is reported to kill some 15,000,000 poultry annually with associated economic impact. Previous research suggests that many viruses can exploit the cells they infect to help in the growth and production of new viruses. As a result of previous BBSRC funding we have found that IBV also hijacks the host cell to fine tune its infectious cycle. One of the ways it does this is to manipulate what is called the cell cycle by interfering with the very molecules that control this vital cellular pathway. The cell cycle is a mechanism by which normal cells control their growth and production of new cells. The focus of this research proposal is to investigate how IBV interferes with the cell cycle by identify the virus protein(s) responsible and determining the precise mechanism involved. By doing this we aim to develop an in depth understanding of this process that will have broad application to similar viruses and exploit these findings in the development of new vaccines to aid in the control of IBV.

Technical abstract
Many viruses are now believed to alter host cell processes to facilitate virus replication and progeny virus production. One of the major targets is the cell cycle. We were the first group to show that the coronavirus infectious bronchitis virus (IBV), a disease of economic importance (kills approximately 15,000,000 broilers per year), targeted the cell cycle to enhance viral protein synthesis and progeny virus production. Our data indicated that the principal cellular target for virus infection was cyclin D1 which was almost completely ablated in virus infected cells. This proposal has a number of objectives. It seeks to addresses how and why cyclin D1 is ablated, to identify and characterise the virus protein responsible and to exploit this knowledge in the generation of recombinant viruses that are deficient in interacting with the cell cycle and thus are excellent candidates for growth attenuated recombinant live virus vaccines.